Green Haven Digital Twin (GHDT)

Entopy and Harwich Haven Authority together with partners intend to develop a fully operational Artificial Intelligence (AI)-enabled Digital Twin to deliver predictive and simulative intelligence to support operational and strategic decision-making relating to the operation of vessel arrival/berthing at the Port of Felixstowe.

The proposed AI-enabled Digital Twin will be used by operators to predict and mitigate future constraints, caused by the dynamic nature of the vessel arrival/berthing operation, with the ambition to reduce port congestion, improve service levels and increase vessel arrivals into the Port of Felixstowe, the UK's largest container port.

Further, the project will test the feasibility of using the derived intelligence to dynamically communicate with vessels to inform steaming speed, optimising fuel consumption reducing greenhouse gas emissions and supporting 'just-in-time' vessel arrivals.

The project builds on existing collaboration between Entopy and Harwich Haven Authority which has led to the development of a baseline Digital Twin focused on specific aspects of the vessel berthing operation. The project therefore sets out an ambitious and highly impactful feasibility study of how the technology could shape future maritime operations, not only for the Port of Felixstowe but other container ports both in the UK and internationally.

With the maritime sector contributing to 2-3% of global greenhouse gas emissions and container shipping accounting for 13.7% of vessel movements each year, this project could have a significant impact on the reduction of fuel use and subsequent greenhouse gas emissions in the maritime sector, leveraging cutting-edge technology to inform smarter policy.